Integrative assessment of the human brain waste clearing systems and their role in neurodegenerative diseases for transforming health and healthcare.

Integrative assessment of the human brain waste clearing systems and their role in neurodegenerative diseases for transforming health and healthcare.